Catalysts for Efficient Seawater Electrolysis

Electrochemical seawater splitting presents an appealing avenue for green hydrogen production. However, it encounters obstacles such as complex chemistry, by-products, corrosion, and chlorine reactions. To overcome these challenges and reduce production costs, it is imperative to develop high-performance electrocatalysts. Transition-metal nitrides (TMNs) serve as promising candidates, with molybdenum (Mo) augmenting catalytic activity. Additionally, ultra-thin graphitic carbon coatings provide superior conductivity and protection. Our project is dedicated to pioneering an innovative high-performance Nickel-cobalt-molybdenum nitride and other metal nitride catalyst with ultra-thin graphitic carbon coating, aiming to propel green hydrogen production forward.